Understanding the regulation and topological organisation of DNA in the human genome

In every mammalian cell DNA is packaged into chromatin, a massive nucleoprotein complex. As fundamental nuclear processes such as gene transcription, replication and repair occur in this environment it is important for us to understand chromatin and genome architecture. We have recently developed an assay for mapping high resolution DNA topology (folding) and have discovered that DNA in cells is organised into DNA "topological domains" consisting of over and under wound DNA. In this proposal we plan to investigate these topological domains across the human genome and investigate how they influence gene expression programmes, DNA replication and chromosome stability. In many human diseases including cancer the genome becomes fragile and certain regions of the genome have a propensity to becoming unstable. We will investigate the DNA topology and chromatin organisation of these fragile regions and identify the factors that make them unstable. Our research will enable us to characterise the mechanistic basis for many chromosomal aberrations and identify approaches that can be use to reduce the likelihood of genome instability. One of the first steps in cancer is the acquisition of genome instability. Characterising this process, will better enable us to comprehend the factors and mechanism involved and may in future enable us to either better detect early changes in cancer or develop new approaches for reducing the likelihood of cancer growth.

Technical abstract
Chromatin plays a key role in maintaining genome integrity, regulating nuclear processes and affects human diseases including cancer. We have recently developed an assay for mapping high resolution DNA topology and discovered that DNA in cells is organised into DNA "topological domains" consisting of over and under wound DNA. We hypothesise these are important for regulating gene expression, replication and chromosome stability, and can influence higher levels of chromatin organisation. The aim of this programme is to investigate these domains in the human genome using a combination of molecular biology approaches. We will map their structural organisation in different cell types and investigate how they are related to gene expression. We will also identify the molecular processes, such as gene transcription and topoisomerase activity, that regulate their structure and the molecular mechanisms that promote their formation. By activating gene expression we will study how topological domains are propagated throughout the genome. To investigate how topological domains influence gene expression and activation, we will use an inducible reporter gene assay to give an insight into why genes are clustered in the genome. Common fragile sites (CFS) are regions of the genome that have a propensity to become unstable during replication stress. We will investigate the DNA topology and chromatin structure of CFSs to identify the basis for their instability and determine if their DNA topology is refractory to replication. We will also assess whether the topological environment at CFSs is linked to transcription and assess whether fragile site formation is caused through polymerase collisions. These studies will reveal a new fundamental property of the human genome that is important for regulating nuclear processes and will provide a molecular understanding for some of the most common chromosomal aberrations.

Potential impact
There are a number of beneficiaries from this work. Firstly the research will identify and characterise new properties about DNA, chromatin and genome organisation. This knowledge will be highly significant to anyone researching DNA, gene regulation, DNA repair, or any other molecular process. This research will develop a new deeper understanding of DNA, chromatin structures and genome organisation and the fundamental knowledge generated and the techniques developed can be used by other academic scientists and researchers in industry. This work therefore has the potential to be applicable to a much larger group of people. Depending on the results, the conclusions derived from this research could be applied relatively rapidly. This research will provide the staff working on this project with new sets of skills and developing a new experimental approach will have other applications outside this research. The project will also require the development of new techniques to analyse and interpret data. All of these new skills can be applied outside the immediate sphere of this research and will improve the knowledge and skill base of British research. As the project develops we will learn new information about the regulation in genome stability and this will give us new insight into the formation of fragile sites and the evolution of cancer.